British Nuclear Tests in Australia: How narratives can make the harm and injustice visible to bring about policy and social change

This research will explore global challenges appearing in narratives about British nuclear testing in Australia (BNT) from 1952 to 1963. The aims are to address victim assistance and environmental remediation related to BNT, promote international cooperation to achieve these goals, and provide a blueprint for integrating Indigenous perspectives into policy design. The objectives are to reveal the harm and injustice inflicted, examine how narratives have made them visible, clarify the challenges of the visibility process, and explore ways to create effective policy and a better society, in consultation with affected communities. The narratives will be from Australian and British nuclear test veterans, Indigenous Australians, and supporters, who have worked to raise awareness of BNT and bring about policy and social change. The findings will have an impact beyond nuclear policies, encompassing other global challenges that require visibility such as climate crisis, toxic waste, chemical and biological weapons and socio-political harms.